Cardiff University and Dwr Cymru Cyfyngedig KTP 24_25 R2

To free up financial and human resources to deliver sustainable water and wastewater services for future generations and to embed a novel and adaptive process that fosters positive customer behaviours that assist rather than hinder service delivery.